University of Wolverhampton and Malthouse Engineering Co Limited

To investigate existing flame cutting technology and devise innovation to improve cutting performance for a greater range of plate steels.